Modelling Geothermal Heat Extraction from Abandoned Mine Workings and Associated Ground Stability Issues.

The feasibility of using abandoned mine workings for the extraction of Geothermal heat and the stability during re-injection of cooled mine waters will be evaluated using unique geological data sets and state of the art numerical tools.